History, Counter-History and Narrative in book 5 of Cicero's Letters to Friends.

The letters in Book 5 of Cicero's Letters to Friends have been artfully selected and arranged by an anonymous ancient editor to create a homogeneous unit that delivers a meaningful storyline. The result is counter-history: this is not the story that Cicero would have chosen to tell about his life or the republic, from Catiline's conspiracy to the assassination of Caesar. The editor's choices create a posthumous account of Cicero's career that invests the letters with a metaphorical significance they could not have had at the time of original composition. My study investigates this counter-history and its portrait of Cicero.